Revolutionising Sustainable Fashion: GoodHalo's Comprehensive Tech-Driven Initiative

Transforming fashion sustainability through tech-driven conscious consumerism. Our innovative app empowers users to make eco-conscious clothing choices during online purchases.